Gendered Innovation Living Labs (GILL)

GILL, coordinated by ENoLL, the largest network of Living Labs (LL), will develop a pan-European collaboration and learning hub based on the LL principles to become the open innovation framework for all European actors for open gendered innovation. The GILL “LL” will co-create sustainable mechanisms to increase gender responsive smart innovation and entrepreneurship (GRISE) by fixing practices and culture across the European ecosystems. GILL will focus on 4 macro-objectives: a) to enable the organisational and cultural changes, b) to enhance professional development, c) to increase the integration of gender and diversity into product design, technologies and innovation, and d) to allow gendered educational practices. In parallel, GILL actions will act along a matrix of horizontal spheres of innovation (individual & team, tools & methods, innovation & products, societal processes) and three vertical priorities (Health and resilience, Green & Digital transition). GILL will be implemented through an iterative co-creation approach structured on a four-phases cycle - understand, co-design, implement, evaluate - repeated twice to incorporate the feedbacks and evaluation results in fine-tuned and validated results. 15 Action-Oriented Experimentations in 8 European countries will develop new approaches to GRSIE, test, evaluate the changes, and thereby validate GILL’s outputs in real-life open ecosystems. Through this cycle, GILL will deliver a systemic review of barriers to GRSIE leading to the co-design of proven methodologies, services, and tools for GRSIE to be made available on a sustainable and easy to use platform. In line with the LL methodology, co-creation and open innovation will be fostered among the main actors of the Quadruple Helix model - citizens, government, industry, and academia - who will be engaged all along the project through different participatory activities.